ATLAS ITk Pixel Upgrade project leader

The objective of this project is to lead the construction of the Pixel detector for the ATLAS Phase-II Upgrade for operation at the High-Luminosity Large Hadron Collider (HL-LHC). The increased luminosity delivered, around a factor of 10 more than the will be delivered by 2026 by the HL-LHC to ATLAS will significantly enhance the physics programme. The Large dataset collected will allow ATLAS to make precision studies of the Higgs sector, the Standard Model of particle physics, and to extend the mass scales accessible to searches for signatures of new physics well into the TeV region. This will allow ATLAS to address many of the fundamental questions in particle physics:

Is the Higgs mechanism for generating fermion and weak gauge boson masses linked, as is implied by the Standard Model?

Does the Higgs mechanism limit the cross-section of vector boson scattering in the Standard Model at high energies, or is there new physics involved in electroweak symmetry breaking?

Why is the Higgs boson much lighter than the Planck Mass (the hierarchy problem)?

Is there a weakly interacting particle with mass of the order of the electroweak scale that could explain dark matter?

Is supersymmetry (SUSY), a symmetry between bosons and fermions, realised in nature?

The Pixel detector system is at the centre of the ATLAS experiment and provides crucial information for the analysis of data. The detector takes a photograph of the event and measures the momenta of the particles produced. It associates the particles from the interesting high energy events to a single vertex and can also identify longer lived particles such as b-quarks from the displaced vertices.